University of Wolverhampton and Industrial Penstocks Limited

To improve the transfer of information between quotation and model, enabling customer to visualise the product in 3D as they build up the quote using library developed models, reducing the process time from quote to order acceptance to delivery.